BioMe Oxford

Up to now, we have identified key features and requirements for our concept design. To take this forward and complete the design of our alpha prototype, we require input from specialists in high-value manufacturing. Specifically, this is likely to involve assistance with the definition of a possible manufacturing process and the sourcing of material suppliers. As part of this, CAD-rendering of the final concept and the potential for 3D-printing of a scaled-up device could support this process.